Empowering low income homes through user-led design

Youtility is designing an innovative platform to aggregate low income home utility data into a single and secure platform. The project will see Youtility commence research, design and development of a user-centric design led-solution to assist low income homes in managing and saving across their utilities accounts. Historically due to cost, this demographic, particularly those in fuel poverty, have been the least likely demographic to utilise the latest technologies for financial and social benefit however low income homes will benefit the most from any cost and consumption savings that this service provides.